High temperature corrosion protection of graphite parts for semiconductor industry

"Next generation electronic devices, and especially power devices, are made on wafers a variety of materials. The semiconductor industry starts to process wafers at very high temperature (up to 1800 C). Materials to support the wafers (i.e. silicon carbide coated graphite) have reached their temperature limits at 1500 C. New materials need to be introduced which can fulfill the high temperature and other requirements used in those semiconductor processes.

Thermic Edge Coatings aims to develop new technology for deposition of high temperature resistant materials on graphite in order to protect it against corrosion in semiconductor industry applications."